Muon cooling with the MICE experiment

The MICE experiment is developing novel techniques to reduce the phase space of a muon beam, in order to allow it to be accelerated and stored for facilities such as a muon collider or neutrino factory.

Joe is contributing to the construction and operation of MICE, as well as analysing the data it collects. He will
* optimise and maintain the dynamic target mechanism, which is used to generate the muons;
* ensure the safe and reliable operation of the beam-line which steers and focusses the muons into MICE;
* analyse particle data to perform field and alignment studies for the large superconducting solenoids;
* conduct research into the energy loss and scattering of muons as they pass through matter, specifically through liquid hydrogen and lithium hydride.